BCre8ive Online

Public Statement
BCre8ive Online is a new transmedia online origination platform designed to create collaborative teams, provide online development support, and an incubator for original narrative content for all digital platforms. In the changing production and distribution environment BCre8ive Online is the tool to bring freelancers and SMEs together to form the new dramatic worlds of our imagination.